Cold Sintering of Composites and Solid Electrolytes (CSi CASE)

Solid state batteries have the potential to realise significant improvements in energy density, cycle life, and reduced harware/controls while enabling faster charging and ideal safety. Whilst numerous automotive manufacturers are known to be researching solid state batteries, thus far the technology remains at low technology readiness level and is considered to be several years from commercialisation. Handling, processing, and scaled production of the electrolyte materials, are critical to enable manufacturability of solid state batteries. This project will leverage an enabling low energy processing technology to achieve a multilayered all solid state battery with relevant layer dimensions.

This project aims to address these industrial challenges by bringing together two leading organisations that are at the forefront of battery materials and ceramic processing innovation; Johnson Matthey (one of UKs largest battery companies and a leading global cathode material manufacturer) and University of Sheffield (ceramics group with advanced ceramics processing capability).